All the Worlds Your Stage - Acting for life

**_All the world's your stage- Acting for Life_** is a publication project researching and developing products and services that will deliver an interactive eBook which utilises notable historic iconic figures from Black and Asian history that customers can role model by learning about their character, attitudes and behaviours. Historically their social , economic and musical environment will be revealed.

Back up online coaching services will be developed for customers who want to take their own character development a step further. These will include eLearning that delivers relationship life coaching for customers' empowerment with emotional intelligence and resilience.

The project will develop sample digital tools and creative assets such as customer experiences, illustrations and videos to be used in the eLearning and publishing environment.

We will also be looking to identify innovative products and services and test these with local focus groups who will also feedback on our services by engaging with a Double Diamond person centred product development approach. This will necessarily involve expanding and protecting our current IP.